University of the West of England, Bristol and Courtney-Thorne Limited KTP 23_24 R3

To accelerate the in house capability in using multiple sensors and camera technology to revolutionise and innovate the quality of care provided for residents in social and health care settings. To create a significant positive impact on both the residents and the staff working in those areas.